Widening participation and increasing access to Cultural Heritage and Natural Science Activities in Georgia.

Georgia has suffered a series of crises since the end of communism in 1991, suffering a civil war, the loss of Abkhazia and, since 2008 Tskhinvali/South Ossetia has been occupied by the Russian army. This means that there are up to 232,700 IDPs in Georgia (http://www.internal-displacement.org/europe-the-caucasus-and-central-asia/georgia/figures-analysis) out of a population of 3.9 million (http://worldpopulationreview.com/countries/georgia-population/) which equates to almost 17% of the overall population of the country. 20% of the country's territory is occupied by Russia (https://www.georgianjournal.ge/politics/34274-10-years-after-putins-invasion-russia-still-occupies-parts-of-georgia-daily-signal.html) and these factors have placed a significant social, political and economic strain on society. Added to this the population of Tbilisi is now officially 1,225,000 (http://tbilisiguide.ge/w/about_georgia.php) although it is believed the real total is higher, and this movement from the villages to the capital has precipitated a crisis in life opportunities for many young people.

Educational needs

To place this initiative in a wider context, it must be understood that there is such chronic underfunding of the Georgian schools system that children attend in two shifts - 10.00-14.00 and 14.00-18.00 meaning that no child studies for a full day as is normal in most other European countries. In addition the extremely long holidays and many National Bank Holidays further curtail the school year, as does the widespread practice of children being withdrawn for the last 2 weeks of term each academic year and sent off to relatives in the provinces. In the villages, school buildings are often almost derelict Soviet era constructions that are dangerously unstable and teachers earn in the region of 300 Lari (less than £90) a month, meaning that many have to take on second jobs or run smallholdings to cover their living costs. Given this chronically under-funded education system there is an urgent need to offer advanced skills training and resource packs to teachers in order to raise the level of morale and also to encourage teachers to talk to children about wider aspirations beyond their rural communities and consider the possibilities offered by tertiary education.

Educational Capacity Building

This strategy envisages a more unified approach that builds on Ministry of Education objectives, to implement further training for curatorial staff and teachers so that they have the skills necessary to develop classes in a museum or other heritage context.

For some time Prof. Dr. David Lordkipanidze, Director of the GNM, has been searching for partners to help the GMN work with teachers and children from IDP backgrounds or living in the most remote parts of the country. His vision has been to inspire children from places such as the High Caucasus or the Azeri and Armenian minorities in the south to aspire to a career in the Humanities or the Natural Sciences with a view to them ultimately working as academics or curators. His methodology has been to organise summer camps and activity days for children, which is in line with the Ministry of Culture's Heritage 2025 strategy, that calls upon institutions like the GNM to take a leading role in offering skills development to teachers and engage with the most economically marginalised members of society.

This research proposes to utilise the approach favoured by the Director of the GNM and institute a training network involving GNM junior curators and educational staff interacting with regional schoolteachers to promote museums and cultural heritage sites as inviting spaces for classes in which to teach children about the value of not only cultural heritage, but also the Humanities in general.

Potential impact
The impact of this research will be widely felt across Georgia. As it says in the letter of support from the partner organisation, the Georgian National Museum (GNM) is answerable to the Georgian Ministry of Culture and since 2016 the GNM has drawn up its strategic aims and objectives in line with the official Cultural Strategy 2025 document. As the Director of the GNM says in his letter, awareness raising and education are the first strategic goal outlined in this policy document.

In 2005 the GNM set up their Department of Education with a view to engaging with schools, students, children's groups, the disabled and many other sectors of society who were perceived as lacking access to Cultural Heritage resources. Although this attempt to widen participation has been underpinned by practical steps such as offering reduced entrance charges to school groups and IDPs, widespread poverty and lack of access to transport has meant that these measures have thus far met with limited success. Therefore the proposed activities offer a new model by taking staff and resources out from the centre (Tbilisi) and offering training and children's activities in the regions. In this way it is hoped that this initiative will reach ethnic and religious minorities that for financial and cultural regions do not actively engage with the capital.

This process began with our pilot project in 2017, supported by £5,000 of seed funding from the University of Exeter and underlined by a further grant of £1,500 in 2018. Data gathered from the teachers who took part in training events in Tbilisi in 2017 revealed a strong demand for more sessions explaining how to plan lessons in a museum context and an appetite to be taught how to use local heritage sites in education. The 2,000 training handbooks that were printed as part of this pilot have now been distributed via the Ministry of Education across the country and the Department of Education at the GNM are monitoring how these are received by recipients across the regions (these handbooks can also be downloaded free of charge from the GNM website at: http://museum.ge/index.php?lang_id=GEO&sec_id=95).

Having consulted with the GNM we have identified the regional museums at Kvareli, Sighnaghi, Bolnisi (East Georgia), Kutaisi, Akhalkalaki and Mestia (West Georgia) as sites for future training events that offer coverage of some of the more remote and deprived areas of the country. By rolling out the training offered in Tbilisi in 2017 in these regions, in addition to continuing to offer events in Tbilisi, it is hoped that we can reach members of ethnic and religious minorities, Georgian minority groups such as the Svans and those working with IDPs by travelling to them, rather than expecting them to come to Tbilisi. In this way we can also customise the training to be more relevant to local resources so that teachers can learn to work with sites and museums near at hand.

The same rationale partly underpins the ideas for the children's summer camps, but in this case the sites identified for camps are near Tbilisi (Mtskheta and the Tbilisi Ethnographic Museum) or in eastern Georgia (Kvareli and Dmanisi). In these cases it is thought that the experience of children travelling from their home region to another area will add to the significance of the camp and therefore it is desirable to try and take children to a part of the country that is new to them.

In a country of less than 4 million that is currently facing a demographic crisis caused by falling birthrates, the ability to reach at least 300 teachers (50 in each of the 6 locations) and around 20-30 children on each camp will have a significant effect on heritage education across the entire country. The outcome of this work will then be tracked by the GNM and reported back to the Ministries of Culture and Education with a view to informing future government policy on Cultural Heritage and Education, meaning that this work will have national impact.